FORMALISATION AND NUMERICAL IMPLEMENTATION OF INNOVATIVE METHODS TO DESIGN MECHANICAL ASSEMBLIES AGAINST FATIGUE

FORMALISATION AND NUMERICAL IMPLEMENTATION OF INNOVATIVE METHODS TO DESIGN MECHANICAL ASSEMBLIES AGAINST FATIGUE